Data intense large order Feynman graph evaluation

The PhD Studentship lies in the area of Theoretical Particle Physics, now entering an
exciting new era of high precision physics. A wealth of novel and interesting results are
anticipated at currently running experiments (CERN, Fermilab, J-PARC, KEK, PSI), with
the main goal to observe evidence for new particles and new physics. This will provide
the much needed information and direction to construct theories that extend the
Standard Model of particle physics. Disentangling such "Beyond the Standard
Model" events, expected to be rare, requires theoretical input and in particular very
precise calculations. The core formalism for this is the evaluation of Feynman graphs in a
perturbative expansion in the coupling strength of the particle interactions. High order
results are now absolutely necessary to meet the precision demanded by experiments. To
achieve this involves evaluating Feynman integrals whose number increases exponentially
with coupling constant order. The underlying techniques and algorithms to achieve this
are data intensive and require significant computer management. The studentship sits
within this framework and it is envisaged that the specific topic for the project will lie in
the strong and electroweak sector of the Standard Model including the Standard Model
Effective Theory.
Throughout the project the student will have access to our comprehensive postgraduate
training in Theoretical Particle Physics as well as targeted training in data science
provided by LIV.INNO. The student will also have the opportunity to carry out a six month
work placement in order to broaden their wider research and career skills. This will be
within one of the software engineering teams at STFC's DiRAC High Performance
Computing facility with centres.